Extraction and Display of Electromigration and Current Density values from a semiconductor Power device network - A 3D Analysis

Power devices are the biggest components in a Analogue semiconductor chip. These devices have a number of components i.e interconnects, transistors and need to be designed, analysed and constructured correctly to meet the design and technology contraints.
Electronic design automation system that assists an user to design, analyse and develop these components would be very beneficial to a design house.